Stratified Trials and Experimental Medicine Studies Exploring Transdiagnostic Approaches to Psychosis and Depression

Building on the recently awarded Mental Health Mission Midlands Translational Research Centre of Excellence (TCoE) to the supervisory team, this project will help grow key academic expertise in Treatment-resistant depression (TRD), and Data and Digital Interventions, and provide increased Capacity and Capability in the conduct of mental health research and trials. The student will help address key aims of the Midlands-TCoE including the development of novel trial methodology and infrastructure leading to novel precision interventions for TRD in a young, superdiverse, deprived population at the Birmingham demonstrator site. The Midlands-TCoE's goal is to develop workable, sustained data platforms that will allow real world stratification of patient groups including data from electronic health records with additional measures collected via digital phenotyping, cognitive assessment and neurobiological data, and validation of developed prediction models in populations of TRD for targeted and prevention trials.